King’s College London and Global Shea Alliance AAKTP 23_24 R3

To develop an innovative carbon and biodiversity credit accreditation, monitoring and management platform that will enable smallholder farmers in Ghana finance the uptake and maintenance of a sustainable shea farming model that will improve primary crop production, availability and accessibility of healthy and nutritious food and contribute to farmers' incomes.